Smart tracking device

Passive Eye has designed and developed and is now manufacturing a novel technology for an autonomous smart tracking device. We would like to apply for a voucher to assist us with this project.